Novel strategies to control virus infection and disease

Technical abstract
Endemic and exotic virus diseases are threats to food security and, in some cases, potential zoonoses. We aim to develop novel strategies to control virus infection, focussing on improving animal welfare and reducing the disease burden in food production animals. The objectives include i) development of vaccines based around pox virus and herpesvirus delivery systems; ii) exploitation of transgenesis as a means of delivering resistance genes including antiviral peptides. Preliminary studies suggest that it is possible to prevent or reduce virus transmission, infection or disease by genetic modification of mammalian/avian hosts; iii) development of the concept of a bioshield involving constitutive expression of antiviral peptides expressed by probiotic bacteria colonisation of the GI tract.